Flexible aging: new ways to measure and explore the diverse experience of population aging in Scotland, using the Scottish Longitudinal Study

Elderly health and mortality have been steadily improving in Scotland since the 1960s despite the persistence of large regional and local differences, and a life expectancy that remains below other Western European countries. For example, in the Glasgow conurbation men in the Calton area currently have an average life expectancy of 54 years: 28 years less than their peers in affluent Lenzie, 12 km away.

'Population aging' will intensify in Scotland as fertility levels are likely to remain below replacement level, while life expectancy will continue to increase. By contrast, the speed of individual aging or senescence will continue to slow down as older people become more active and health conscious, delaying the onset of chronic disease and reducing mortality. Population ageing will therefore have substantial social consequences both for individual wellbeing and for the sustainability and effectiveness of pension, health and social care systems. However, assessing these consequences needs a better understanding of the relationship between individual and population aging, since the expansion of the older population will go hand in hand with changes in its composition and characteristics

This project will take a sociodemographic approach to assess the challenges and opportunities of aging populations in different contexts. We will do this by using data from the Scottish Longitudinal Survey to constructing new measures of who comprises the elderly population based on years of remaining life expectancy (as predicted by risk factors such as gender, occupation, economic activity, civil status, subjective rated health and area of residence) rather than years since birth. We will therefore treat age in terms of years left until death rather than calendar age. The latter are routinely used in the social and political analysis (e.g. in calculation of dependency ratios) because of the straightforward availability of data and their relevance to eligibility criteria set by public policy for e.g. pension entitlement and other social benefits. However, these commonly-used measures do not consider the impact of the underlying driver of population ageing in the first place: improvements in health which reduce morbidity and mortality.

We will use these alternative definitions of the elderly based on remaining life expectancy to construct estimates of the size and composition of the elderly, and their ratio to the actually economically active population in Scotland, using SLS and register data, and compare these with 'traditional' population pyramids and dependency ratios for the period 1975- 2025.

We will then use this data to explore the following questions
a) Is it possible to describe a classification of different aging experiences, e.g. by socio-economic status (SES), residence, past employment experience or civil status? We will be able to do this since in addition to the census, hospital admissions and vital events data for SLS respondents we will be able to attach data about the area within which respondents live.
b) Is it possible to base distinctions between the independent or active and dependent or frail elderly on strictly empirical considerations?
c) To see whether these alternative dependency ratios tell a different story from conventional period dependency ratios. How do the new indicators differ according to SES and place of residence?
d) Do the new indicators increase or reduce the fiscal implications of population aging compared to conventional indicators?
e) What implications do the new indicators have for the future evolution of the demand for health care?

Potential impact
Our project will have four main areas of impact: (1) academic; (2) public policy research, development and formulation; (3) private sector companies; and (4) the general public.

Academic
Knowledge based academic impact is described in 'Academic Beneficiaries'. The project will also build capacity in UK social science quantitive methods by bringing a international researcher with advanced skills and able to pass these on in the future in a teaching role. It will build capacity in Edinburgh University's expertise in using administrative data through working with the SLS support officer team at the University of St Andrews. It will also build capacity by bringing in a postgraduate student, Ms Anna Schneider, supervised by Prof. MacInnes, whose doctoral research complements the work done on the project through undertaking relevant literature reviews and the development, through appropriate training, of the quantitative skills necessary to undertake research on one, clearly defined aspect of the diversity of ageing experience. No resources are sought for this aspect of the project, which come through the University's Graduate School of Social and Political Science.

Public Policy
Population projections show that the proportion of older people is rising in Scotland (so that the numbers aged over 60 will increase by 50% by 2033); that calendar age-based old age dependency ratios are rising; that old-age related public spending is rising and that all are doing so at a faster rate in Scotland than for the UK as a whole. In contrast to experience in some other countries, increases in healthy life expectancy have not been greater than that for life expectancy as a whole and regional diversity in healthy life expectancy (by deprivation quintile) is even greater than that for life expectancy. Moreover, population ageing has proceeded faster in rural areas, in part because of the impact of migration. Policy on population ageing, as set out in the Scottish Government's All Our Futures action plan, its consultation on Reshaping Care for Older People, lies at the the heart of many of its concerns. This makes it important to find better ways of measuring and forecasting dependency and understanding the diversity of ageing experience in ways that SLS data make possible: for example by distinguishing economically active and inactive older people. Our Pathways to Impact document outlines how we have involved policy makers in Scotland in the formulation of our research as well as sharing our results with them.

Actuarial profession and the private sector
Through the Scottish Government we have also been in contact with the actuarial profession, who are keen to better understand diverse mortality patterns and excited by the capacity of the SLS to shed light on them. Older people also represent a substantial and rapidly growing market, given their asset accumulation across the life course. We would expect our results, especially those bearing on the diversity of the ageing experience, to be relevant to the private sector's ability to understand the characteristics and likely future evolution of this market.

The general public
Population ageing and its consequences is not only widely debated, but relevant to discussion of the future of health, social care and pension systems that lie at the heart of contemporary politics. Understanding its dynamics more clearly, and developing a better public understanding of the variety of ageing experience and some of the contradictory implications of rising life expectancy is important for that debate. Our 'pathways to impact' document shows how we will feed into this debate through our links to the University of Edinburgh's Centre for Research on Families and Relationships (CRFR), the ESRC Centre for Population Change and our excellent links to the Scottish and UK print, broadcast and online media. We will also discuss our results with the Older People's Consultative Forum in Scotland